Future of search : Enabling big, complex data exploration on next generation devices

CambridgeIP (CIP) the global innovation and intellectual property consultancy, with the University of Cambridge (UoC) and Royal Society of Chemistry (RSC), propose to develop novel touch interfaces to global scientific literature archives, enabling more intuitive search and analysis across multiple devices. With over 1 billion smartphone users now performing traditionally pc-based activites on their phone, new techniques need to be used for big data analysis. This will be achieved by using the latest advances in touch-screen and mobile interfaces, alongside semantic data analysis. Touch interfaces to the semantic elements will create an intuitive, accessible search platform enabling high level analysis and exploration of highly complex and specialist data sectors. Interactive data analytics and higher level data visualisations will be created to help view patterns within the data. The project will improve specialist and non-specialist access to valuable information from global scientific literature, enhancing R&D, education and entepreneurship.